Bar-Coded Biomaterials - Designing Self-Authenticating Medicines

The emerging field of personalised medicine requires a combination of innovative diagnostics, therapeutics and 'point-of-care' use, in order to offer real advantages to industry, clinician and the patient. Materials for detecting and combating disease need be easily assembled, reach their biological targets and release their signals/payloads in precisely controllable and patient-or disease-specific ways. This proposal aims to develop a new class of biomaterial, where the assembly, release and reporting function is explicitly encoded in its structure. These 'Bar-Coded Biomaterials' will have molecular 'ciphers' that can be customised to release signals and drugs according to disease and patient need, and which can also be used to trace and validate the in vivo fate of the drug and carriers. Successful project completion will lead to a new paradigm in functional materials, with impact in future medicine and beyond.